MINDScape

MINDScape's Flashy connected retail app/service bridges the online and offline shopper experience. Flashy provides the functionality and use cases today's consumers are used to online, and some novel ones, to the physical retail environment. Combining state of the art location and behaviour tracking, delivered by its co-inventors HW Communications, with i2 media's psychology-based models of shopper behaviour, Flashy provides a consumer app to track offers and deals on in-store products they've shown interest in. Flashy also provides retailers with a new platform to engage consumers, rewarding consumer engagement with products with offers and deals to generate sales, engagement and loyalty.